Selective Laser Melting Micro-turbine (SLaMMiT)

The SLaMMiT (Selective Laser Manufacture Micro-Turbine) aims to develop a new micro-turbine employing Selective Laser Melting, a metal powder bed fusion version of Additive Manufacture. The micro-turbine will initially be targeted at the market for range extenders for electric vehicles, but it will also be suitable for micro-chp, concentrating solar power, and waste heat to power conversion, including automotive auxiliary power units operating off the waste exhaust heat from the vehicle's main internal combustion engine.